The University of Essex and Lewden Limited KTP 21_22 R2

To explore and implement strategies to enable a successful but very traditional company to 'jump the growth curve' in competition by positioning themselves as an entrepreneurial firm with a capacity for design-led innovation through the development of customised digitisation, information and platform development strategies.